Queen's University Belfast and Devenish Nutrition Limited

To apply advanced pharmaceutical formulation techniques and associated engineering methods to develop new concepts in the delivery of long chain omega 3 fatty acids to cattle to increase the concentration of healthy omega 3 in milk and meat and improve cattle performance, health and welfare.